Holographic Headup Displays Using LCOS Microdisplays

The Soft Matter Physics group have been approached by Enviscs Ltd to research faster liquid crystal modes. The company was attracted by the world class facilities at Leeds working on Liquid Crystals, that combines both device engineering and materials physics. Envisics manufactures Head up displays for Augmented Reality in the automotive sector. The propietory Holographic Engine uses Liquid Crystal on Silicon (LCOS) spatial lightmodulators (SLM) to form a projection system that is lower power, higher efficiency and more compact and durable than convential LCD approaches. It allows image formation with ultra-high resolution in multiple perception planes.